The University of Birmingham and Blanc Aero Industries UK Limited KTP 25_26 R2

To implement 'CultureLab', an innovative approach based on Industry 5.0 principles to create a world-class working environment and continuous improvement by adopting human-centric management practices and organisational processes and ensuring the necessary mindset shift and upskilling.